Bio-Nano composite materials for smart applications

In the next decade, nanotechnology is expected to make significant progress in the preparation,
characterization, and exploitation of nano structures and their assemblies as basic building blocks,
for applications including medicine and healthcare (1). However, there are still challenges to be
overcome in terms of identifying suitable materials for nano structuring, designing complex
architectures for supporting the development of smart chemical systems and devices with
biomechanical properties, and manufacturing nano composites that respond to external stimuli of
paramount importance. Despite these challenges, such material architectures present the potential
to deliver some of the greatest technological breakthroughs in energy, sensing and robotics, with
countless opportunities for new inventions (2).